Bi(Me'Me'')O3 - BiFeO3 / PbTiO3 Pseudoternary Compounds for High Temperature Piezoelectric Applications

Funds are requested to support a post graduate student, Dennis Shay to carry out his Ph.D. based at Engineering Materials at the University of Sheffield in collaboration with the Materials Research Institute at Pennsylvania State University. The project concerns the fabrication and characterisation of novel high Tc perovskite structured piezoelectrics intended to replace Pb(Zr,Ti)O3 in high strain and temperature actuator and bi-morph applications. The compositions are based on the pseudoternary solid solution, BiMg1/2Ti1/2O3 / BiFeO3 / PbTiO3.